Miniaturised Laser Detector

The last decade has seen the development of handheld, high power diode lasers that can be purchased cheaply. These dangerous tools are treated as a toy but with over 40,000 incidents of lasers being maliciously shone at aircraft reported to the FAA and CAA, the threat to pilot and public safety is becoming a major problem. The aim of this project is to combine novel laser detection techniques developed at Aston University, with optical and systems technologies from Claresys Ltd to produce a small, cost effective, stand alone laser detector and recorder. This innovation will be capable of quickly being deployed in aircraft to alert aircrew to threats as they arise, and to record evidence including location and laser type for potential later prosecution.